Immingham LOHC Demonstration

The Immingham LOHC Demonstration will be a first of a kind demonstration of the bulk storage and transport of Liquid Organic Hydrogen Carriers (LOHCs) in commercial scale repurposed infrastructure, carrying 750 m3 of LOHC and up to 40 tonnes of hydrogen. LOHCs are oil-like organic substances that can be used to store and distribute hydrogen by binding and releasing hydrogen through chemical reactions (know as hydrogenation and de-hydrogenation). LOHCs have a higher volumetric hydrogen storage density and are safer than gaseous solutions, they can be stored at ambient temperature and pressures, and present a low toxicity level with safe handling and compatibility with existing oil infrastructure.

Exolum's infrastructure can store and distribute multiple liquid products. Therefore, once viability is proven in this project in 2025, H2 storage and distribution as LOHC in re-purposed infrastructure will be available to support early hydrogen projects in the UK, making use of existing energy infrastructure. This will make a crucial large scale hydrogen storage and distribution service available ahead of alternative options (such as re-purposed natural gas pipelines and hydrogen storage in geological features). LOHC infrastructure is also inherently scalable (to store more hydrogen, more storage tanks and LOHC material can be added), and so is well suited to supporting a growing UK hydrogen market.

Existing LOHC projects have focussed on developing and demonstrating hydrogenation and dehydrogenation reactors and the international shipping of hydrogen via LOHC, with some noting the feasibility of re-purposing existing infrastructure. Immingham LOHC will build and extend on these by testing the use of such re-purposed infrastructure, drawing key learnings on preparing infrastructure for LOHC and testing the impacts of infrastructure and LOHC on each other. The outputs generated through this project will provide crucial information, know-how and learnings on the transportation and storage of LOHCs in repurposed infrastructure and set out a road map for LOHCs to provide savings to the growing UK hydrogen market. These outputs will include laboratory and field demonstration test results, accompanying techno-economic, business case, feasibility and safety studies, and a summary report of key findings and learnings.